Partner Relationships, Residential Relocations and Housing in the Life Course

Partner relationships, residential relocations and housing are crucial to people's well-being and are known to be connected with each other. Many aspects of this connection, however, have remained under-researched or unexplored thus far: living-apart-together besides co-residential partnerships, long-term effects, mutual causality, full trajectories rather than one-at-a-time events, and the impact of the contextual background. We aim to address the following research question: How do partner trajectories and residential trajectories develop in relation to each other in people's life courses, and how are these trajectories and the interactions between them related to the contextual backgrounds of Germany, the UK and the Netherlands? We will derive and test hypotheses from various micro-level theories, including rational-choice theory and bargaining models, and also develop hypotheses on the macro-level impact of welfare regimes and housing markets. We use large-scale longitudinal datasets for the three countries. We will analyze these using a variety of standard and advanced longitudinal methods, including multilevel event history analysis, sequence analysis and dyadic models. Our results will enhance the scientific insight into partner trajectories and residential trajectories in the life courses of linked individuals.

Potential impact
Who will benefit from this research?
We anticipate that the major group of non-academic beneficiaries will be family, population, and housing researchers and analysts working at central and local governments in the UK, the Netherlands and Germany (e.g. the Office for National Statistics for the UK). We also expect that people involved in decision-making in the areas of family, population and housing policies will be interested in the results of the study. Finally, the results of the project will be of interest of the general public in the UK, the Netherlands and Germany.

How they will benefit?
The project will improve our understanding of how partner relationships and housing careers evolve and interact in people's life courses. With increasing diversity of partnership and housing trajectories in industrialised countries, research on partnership and housing dynamics is highly relevant. First, the results of the project could be used as input for household projections at national and regional levels, which are used for housing planning and resource allocation. Detailed information on the evolution of partnership and housing trajectories over people's life courses is critical to significantly improve our current (relatively crude) projections. Second, the project will identify the short- and long-term effects of partnership changes on housing conditions of individuals; the results will be important for policy-makers to revise and develop policies in order to also meet the housing needs of vulnerable and disadvantaged population groups. Third, it is equally important to inform the general public on the short- and long-term effects of partnership changes (particularly divorce and separation) on housing conditions and discuss how to avoid undesired housing trajectories.